User experience research for the OSCAR HE application platform

"Causeway Education is a charity and a registered company which helps students at state schools improve their educational transitions. These transitions include the journey from school or college to higher education.

To do this, we use an online platform called OSCAR. It helps students explore their subjects, discover the options available to them, and write their personal statements for applications to higher education.

Since OSCAR was first designed, the way we use it in our programmes has changed significantly. It is now used in a much more self-guided way by students and teachers. This means we need to redesign the site to make it easier for people to use independently.

If successful, we will use funding from Innovate UK to run a research project to understand better how students want the platform to look and work. We will use the results of this research to redesign the platform, but any money we are granted will only be used to conduct research into the most effective design for us to use.

We will run two sets of consultations with students who use OSCAR. The first set of consultations will examine the barriers to people using OSCAR in an effective way. This will include us observing users on the platform, and also talking to them about their impressions of the platform through group discussions.

We will then use the information we have gained to produce several design options to overcome the barriers they have raised. The second round of consultations will allow students to feed back on the design solutions we have produced, to help use decide which one is most appropriate and useful to the people who use the platform. This will allow us to make sure the choice we make when redesigning the way the platform looks and is structured will actually overcome the barriers people face in using it."